AC charging with EV metadata and State-of-Charge (ACES): for truly smart charging and V2G

With the Paris Agreement and Net Zero 2050, the UK is on-track to meet renewable electricity targets, 100% ZEVs by 2035, and smart chargers (EVSE) in all new homes, but faces two consequent challenges: A) curtailment costs from variable supply with demand inflexibility increased from £165m in 2010 to £636m in 2019, with an additional £500m due to oversupply during Covid-19\. B) peak demand increases from electric transport and heat will require infrastructure upgrades, including 30% of low voltage networks at 40% EV penetration. BEIS' Smart Systems and Flexibility plan asserts that flexibility can save £40bn by 2050, but the ENA and Element Energy find that residential flexibility in particular is needed to unlock the full scope of these savings in grid-edge low voltage networks. Optimised networks of residential smart EVSE and V2G present the leading viable mass-market technology option for alleviating grid-edge constraints, with a charger planned for every home, and experts predict they can reduce peak demand by 50% and save £3.5bn p.a. by 2050\. However, the smart charging network technology required to unlock these savings is not yet available.
Hypervolt provides the UK's most advanced smart charger, Hypervolt Home 2.0, specifically designed to accelerate EV uptake at zero marginal infrastructure cost by providing energy system services. Hypervolt proposes a 6-month feasibility study into enhanced optimisation technologies for smart charging and V2G in residential charging. This project will establish a technology route for follow-on R&D, unlocking the full potential of smart charging and V2G in residential charging. Success will be followed by immediate implementation, giving Hypervolt and the UK a unique leading position globally. It will outline the only viable mass-market technology for alleviating grid-edge constraints in rapidly expanding constraint management zones (4,527MW of constrained distribution network, covering ~750,000 homes, 3.5% of the home charging market and counting).